TOAST - Torque Overlay Automated Steering Technology

Titan and TRL, with Alexander Dennis assistance, will work together to develop and demonstrate an electric steering system for bus and other heavy commercial vehicle applications. An approach will be developed that provides a flexible and cost effective approach to enabling innovative low volume manufacturers to bring autonomous steering features to market quickly and safely.

Advanced safety features will be designed-in from the start and verified through laboratory testing and vehicle demonstration with the aim of creating a system that is capable of supporting up to Level 5 autonomy.

A new electric steering system will be designed and manufactured that augments the conventional steering of a vehicle. Taking commands from an automated driver system, this electric steering system will be capable of controlling the steering and providing a level of assistance in case the primary power assistance should fail.

This prototype electric steering system will be fitted to a test vehicle to create a mobile test-bed, enabling the capabilities to be thoroughly tested and demonstrated.